Manufacturing of metal nanoparticles

The aim is to develop a continuous manufacturing technology of metal nanoparticles and nanostructured materials with controllable sizes and morphologies for use mainly in catalysis for emission control technologies. The project will develop novel reactor designs with integrated functionalities guided by computer fluid dynamic simulations, involving experimental, theoretical and computational aspects. Full characterisation of the resulting materials will feedback the optimisation of the design.